University of Sussex and Fargro Limited KTP 2021-2022 R5

To develop a scalable, robust, adaptable, and extensible commercial solution for real-time intelligent data-driven decision making in commercial horticulture, through remote sensing with novel Data Analytics, Machine Learning and Artificial Intelligence techniques.